Hybrid tropical cyclone hazard modelling

Tropical cyclones are a devastating natural hazard. As heat engines running between the sea surface and the tropopause, global warming will lead to them becoming more intense. Their most deadly and costly aspect are storm surges. Storm surge models are computationally expensive, and this limits the reliability information that can be gathered on the exposure of a point on the coast to storm surges. A recent study by UK researchers on tsunami models has shown that replacing expensive physical models with machine learning emulations can decrease the computational cost by several orders of magnitude, and thus lead to more robust information as to the return periods of events of a given size. This has yet to be attempted for storm surge models, and so a goal of this PhD will be to see if this or a similar approach can work. In particular, we will try to see if 'physics-aware' machine learning approaches can improve the generalisability of the model. We hope that this work will be useful, as we try to understand how the risks from tropical cyclone storm surges will change under different climate change scenarios in the coming decades.